Application of Copper Sinter Technologies to Manufacture of Intelligent Power Modules (ACUSINT)

There is a growing need to generate, convert and distribute electric power from the source to the load, which is fulfilled through the use of power electronics. This is of importance for electric and hybrid vehicles, industrial drives, smart appliances, the smart grid and all renewable energy sources. Packaging and assembly of the power electronics modules is important in determining the efficiency, size, weight and manufacturing costs which affect the uptake of new technologies in these applications. This project will seek to establish affordable manufacturing methods to utilise copper sinter technologies through advanced interconnection and device embedding techniques. This will create a UK controlled supply chain for the manufacture of customised smart power modules and supply of copper sinter materials.